University of the Highlands and Islands and Windswept Brewing Co Limited 21_22 R2

To apply a cross-disciplinary approach to increase the operational and economic sustainability by introducing technologies to reduce energy usage and wastewater volume, and enhancing the brand identity by engaging the community and other stakeholders in shaping the vision and sharing the sustainability journey as it unfolds.